Screen-to-measure: A practice-based, formative and historical study of Edith Head's costume designs in the 1940s noir thrillers

The purpose of this research is to find out how Edith Head's costume department at the Paramount
studios in the 1940s got to the costumes seen on screen and to trace back and analyse how pattern
designers transformed the to-be-looked-at designs into wearable garments. The project will study to
what extent cinematography influenced costume design (and vice versa) and the ways in which
patterns function as mediators between a to-be-looked-at aesthetic and the embodiment of the dress.
Through this research I will investigate the creative processes of designing film costumes
(particularly the role of pattern design as a craft and an artistic practice), its relation to
cinematography, film style and genre and the history of fashion design. Drawing on a formative
approach and applying a theoretical framework of costume theory, I will ask how the relationship
between the audience and the filmed costumes works as a paradigm of fashionability to be desired
and reproduced.
This project will combine practice-based research methods and archival research. It will draw on the
methodology of comparative historical research. My practice-based research methods start from the
screened costumes and trace back to the pattern designs. By analysing the lighting, photography,
framing, and the movements of the actress' body, I intend to conduct a cinematographic analysis of
the screened costumes. This formative study will be completed by the knowledge obtained through
archival research, in which I will analyse the various artistic practises involved and the relations
between Edith Head and other people on the set.